Caring Cloud

Caring Cloud has used the Innovation Voucher scheme to implement the necessary reassurances that personal data relating to telecare information and can be stored and shared safely. Caring Cloud has undergone thorough penetration testing and has implemented an fully scalable Amazon Web Services platform to ensure a safe environment for personal social care data that can be shared with the NHS.